Image Analysis for Plant Nutrient Content in Vertically Farmed Systems

Vertical farming (VF) is one of the fastest growing innovations in farming, benefiting from advances in LED lighting technologies, sensors, environmental control and connectivity (IoT). These systems seek to improve the efficient use of resources to increase production of high-value crops, whilst at the same time embedding food production efficiently into the supply chain to avoid waste, reduce transport costs and increase sustainability.

With the increase in VF production, the aim for researchers is to replicate the outdoor breeding scenario/process for controlled farming systems. Building on the concept of optimization for different weather and soil conditions in the field, the aim now is to breed the best seeds and adapt varieties for the new controlled farming set-ups. VF systems allow complete control of plant nutrient supply. Traditional methods for assessing plant nutritional status based on morphological features or biochemical analysis are either invasive and therefore not suitable for studying temporal changes using large-scale automatic screening or they don't provide sufficient detail. Commonly used spectroscopy methods can provide a rapid non-destructive approach, but lack data on spatial variability.

High throughput phenotyping using imaging resources has recently emerged as a new crop breeding and improvement frontier, where image analysis data is used as a proxy for plant trait characterisation. The goal is to enable collection of large-scale morphological, physiological and biochemical traits rapidly and non-destructively with the development of image processing pipelines for trait measurements, including some traits that cannot be measured with conventional methods. Hyperspectral and RGB imaging have shown great potential for high throughput plant phenotyping. Several studies, including those by collaborators in this consortium, have shown the potential of hyperspectral and RGB imaging to characterize variations under abiotic and biotic stress. However, the use of hyperspectral imaging to quantitatively measure chemical properties of crops or individual plants for quality under stress scenarios is limited.

The aim of this project is to investigate the value and effectiveness of non-destructive hyperspectral and RGB imaging to train machine learning image analysis models, as a tool for studying nutritional quality and stress responses in a vertical farming system.